On-chip Mid-IR ATR and Raman Spectroscopies for Rapid Bedside Biomarker Diagnostics

There is a pressing need for diagnostic tools that can produce results quickly from patients' bedsides and in doctors' surgeries. Rapid, accurate results will allow rapid therapeutic decisions and save lives at reduced cost. In contrast, existing technologies require transfer of samples to centrally located laboratories equipped with sophisticated instruments, and highly skilled personnel. Both Mid-IR and Raman spectroscopies have been shown independently to be powerful biodiagnostic tool for specific biomarkers, however, combining the strengths of both these techniques on a single chip will take advantage of their complementarity in identifying disease causing biomarkers much more efficiently.
The overall aim of this project is to develop the ATR/Raman chips using advanced materials and apply the chip for proof of principle demonstration for the diagnostics of neonatal respiratory distress syndrome (nRDS). In specific the project will involve computational modelling and design of these chips including signal enhancement features using resonating structures. This will be followed by fabrication of the chips in our cleanrooms based on materials such as silicon and plastics. Fabricated devices will be first characterised at the ORC and then applied to clinical diagnostic applications including nRDS in collaboration with University Hospital Southampton.